Transgender Romantic Relationships

This project aims to study the romantic relationships of transgender people and their partners, not only aiming at investigating potential difficulties and the influence of cultural and sociological factors on them, but also to analyse how people have adapted following transition in order to maintain relationships through transition. The project will also aim to investigate associated variables with romantic relationship satisfaction and how transition impacts (positively and negatively) on relationship satisfaction for both transgender individuals and their partners. It is hoped that the project will increase our knowledge about romantic relationships in general, but particularly in transgender people and by doing so help transgender people prepare for a successful transition.
Based on the existing literature and the obvious research gaps, research objectives would focus on:
- To explore the influence of transition on the romantic relationships for transgender individuals and their partners.
- To explore associated factors with relationship satisfaction for transgender individuals.
- Using this newly acquired information to prepare future individuals for a successful transition by the development of psycho-educational tools.
Methodology
Participants for this study will be recruited from the Nottingham Centre for Transgender Health (NCTH) and from non-NHS organisations and online forums.
The study would adopt a mixed methods approach. A series of studies will be developed in order to reach the objective of understanding both the romantic relationships for both transgender individuals and their partners. Due to the learning aspect of these aims mainly qualitative methods will be used.
Following studies will require a large population sample to obtain a diverse set of responses in order to explore variables, including quality of life, associated with romantic relationship satisfaction. A quantitative methodology will be used.
The final part of the study will help to create a tool to be piloted as part of the final study which will aim to prepare transgender people for a successful transition.
The student will work closely with sexual and relationship therapists throughout the project.
This project will enable the researcher to continue her transgender research interest, which started during her one year placement at the NCTH. The experience gained during this time has help her to familiarise with the population and subject. From her placement the researcher has a level of understanding that is rare for a student and therefore places her in a good position to undertake research in this field.
The explorative nature of the study will allow for a deep and full understanding of romantic relationships. The understanding and knowledge gained from the study will not only benefit transgender individuals, their partners, and professionals in the field but it will help to gain further understanding of romantic relationships, sexuality and its diversity.